Project IConIC (Intelligent Condition monitoring with Integrated Communications)

Project IConIC (Intelligent Condition monitoring with Integrated Communications) will develop a revolutionary system that provides accurate prediction for vessel performance and operation. It represents a step-change in the marine industry, through linking autonomous measurement systems to existing maritime satellite communications.
The performance of marine engines used for propulsion and power generation has a significant impact on efficient vessel operation. Inefficient/failed engines on large vessels can cost their owners £millions. In response to this, STS Defence, a Gosport based SME, has gathered together a strong consortium of companies and academic partners to develop an automated 'machine to machine' and ship-to-shore data exchange capability, increasingly described as the 'internet of things'.